Feasibility study for detection of PCOS in novel sample

Syrona is an online digital clinic for women's health providing screening and support service with an app to monitor symptoms and book gynaecologist consultations online. 1 in 5 women in the UK suffers from PCOS. There is an increase in misdiagnosis and long waiting times with women often having to visit the GP 3 times on average before testing begins. Therefore a home-test based screening service would achieve higher uptake due to convenience, simplicity, privacy and a non-invasive sample collection method. The feasibility studies will include both clinical and non-clinical work packages. The clinical work package will demonstrate biomarker performance against the gold standard and the non-clinical work package will help software development to support online gynaecologist consultations and patient symptom monitoring.

We envision the commercialisation of this innovation in the format of a home-kit (sample collected at-home) which will act as a screening tool for women who are at risk of having PCOS. All results will be in the format of a risk analysis which combines both the biological (lab results) and digital patient-recorded symptom data sets (App). Further diagnosis such as scans (TVUS) will then be conducted by a registered physician.

Our future ambitions will see our platform expanded to secondary markets beyond the UK and sustainable financing of future innovations in other women's health conditions such as endometriosis for instance.